Passive activity sensing for assistive leaving

The current state-of-art in assistive living relies on a blend of wearable sensing technologies (smart watches, wristbands) and location tracking technologies embedded in the existing environment. Nevertheless, real-world deployments of wearable technologies have had only limited success for the elderly. During this project the aim is to explore a new paradigm where the daily activities of people are monitored passively through sensing technologies that are embedded within environment, without the need for any form of wearable device or active use intervention.